Queen Mary, University of London and FormFormForm Limited

To develop and exploit novel concepts and formulations for the cure chemistry of silicone composite materials and associated crosslinkers to improve the safety of silicone composites and improve their stability and cure rate.